Scotland Partnership Advancing Research Careers for Clinicians (SPARCC)

This call provides an exciting opportunity for our existing network of Scottish universities, associated NHS partners and third sector organisations to grow and develop our clinical academic workforce, whilst building on our proven track record of collaborative working.
This application will create the formal development of the Scotland Partnership Advancing Research Careers for Clinicians (SPARCC) and includes two work packages:
1. Additional funding for clinical researcher post-doctoral award holders to increase their research time up to the level available in England
2. Creation of a Scotland-wide Clinical Researcher Development Hub for all clinical academics in training, not just those funded through this award.

1. Funding for post-doctoral clinical researchers
Most academic clinical lectureships (CLs) (n=95) in Scotland provide only 20% research time, compared with 50% in England. These CLs are supported within the Scottish Clinical Research Excellence Development Scheme (SCREDS) and funded by NHS Education for Scotland (NES). The Chief Scientist Office (CSO), in partnership with NES, offers a small number of competitive clinical fellowships (n=5), with salary support for 50% research time. SPARCC will partner with NES and the CSO to provide an award that offers additional research time to current SCREDS award holders to give them the same enhanced opportunities to develop their academic careers as their medical counterparts in England.
2. Clinical Researcher Development Hub
As well as the reduced research time there is also a difference in the availability of career support, such as networking and mentorship, within Scotland. We will develop a Clinical Researcher Development Hub, with structured mentoring, networking events and support for grant and fellowship applications to share best practice and enhance learning and career development for all Scottish clinical researchers. This will use the specific strengths from each of the SPARCC institutions and partners using support in kind (see Letters of Support) from the NHS Research Scotland (NRS) networks, the Health and Social Care Alliance, the Scottish Intercollegiate Guideline Network (SIGN) and ONE Life Sciences.
The benefits of these work packages to clinical researchers will include both additional time to focus on their research and improved availability of career support and advice at a point where many clinical researchers choose not to continue with their academic work. We expect the impacts to include higher numbers of clinical researchers staying on the academic path and applying for fellowship and grant funding as well as clinical researchers reporting that they feel more supported. In the longer term, we expect that more clinicians will commit to a clinical academic path.
The award will be managed by the SPARCC Senior Leadership Team, which has been established in the preparation of this application. Led by the programme lead (LM), the board comprises two senior clinical academics from each of the five universities (co-directors), and an operational support team with representation from NES, clinical researchers and with patient and public involvement.
Key partnerships will be with NES, who currently fund the SCREDS lecturers, and the Chief Scientist Office (CSO). The application process will be administered through the CSO, to ensure clear alignment with current initiatives, and to optimise efficiency of delivery.